The interplay of wildlife, livestock and humans in African zoonotic-schistosomiasis transmission dynamics

The interplay of wildlife, livestock and humans in African zoonotic-schistosomiasis transmission dynamics